Investigation of macrophage ridges as a new therapeutic target in the treatment of cryptococcal meningitis

Life-threatening fungal infection is much less understood that bacterial and viral infection. Much less money is spent on its research and finding new treatments than for other diseases that cause similar mortality. Cryptococcal meningitis (CM) is fungal infection of the immunocompromised caused by the fungus Cryptococcus neoformans. Cryptococcal meningitis is responsible for more than a hundred of thousand deaths globally each year and 20% of AIDS related deaths. HIV causes a deficiency in immune system (immunocompromise) and most deaths from CM are in people who are HIV positive in low- and middle-income countries. Treatment of HIV in these countries is improving but because there are problems getting the right drugs for HIV, paying for them and taking them, the number of people who die from CM is not decreasing in proportion. This has been compounded by the effects of the COVID19 pandemic which has severely delayed global development goals, including treatment of HIV. Treating CM is very difficult also because people are often not found to be infected until they are very sick and the drugs for CM are toxic and expensive. In our research, we are trying to understand how immune cells can protect us from this infection. We want to use this knowledge to help treat CM and other infections in the UK and globally.

We will do this by understanding how the cells of immune system remove infectious microbes by ingesting and killing them. This process is called phagocytosis and our research is focussed on immune cells called macrophages. We have discovered that macrophages have sub-micron ridges on their surface which enhances their ability to interact and phagocytose Cryptococcus. In this research we want to understand how ridges enhance the ability of macrophages to phagocytose Cryptococcus, how this happens and is affected by the environment in the lung, bloodstream and brain, and how the activation of the immune system changes ridges and their function.

To understand ridges on macrophages and how they might be targeted as a new treatment for CM we are combining different research disciplines - infectious diseases, microscopy and biophysics research. By studying CM as an infectious disease we can understand what happens in human infection and what is not known that we can investigate using different experimental models. In these experimental models we are using many different types of microscopy to be able to see how microbes and macrophages interact and the result of their interaction. We are using biophysics to understand how microbes and macrophages interact. We are using these three different areas but also combining them together: for example, we will use measurements from microscopy to perform theoretical physics calculations, from these calculations we will make predictions about the interaction of macrophages and Cryptococcus which we can test in my experimental models and by analysing human disease data.

To convert the knowledge we will gain from our research into new treatments, we are looking at how the immune system can be modified to take advantage of macrophage ridges. Many drugs currently used and in development modify the immune system. We will test how different sorts of immune system activation change macrophage ridges to identify if there might be new ways of treating CM.